BirminghamParticlePhysicsConsolidatedGrantsSubmission2024

The Birmingham Particle Physics group has a well-established internationally-leading record in many aspects of energy frontier and flavour physics, fast-evolving areas that are fundamental to our field. Our tightly focussed effort on three complementary running CERN experiments, ATLAS, LHCb and NA62, as well as wide-ranging involvement in their corresponding upgrades, continues to yield outstanding science. With the LHC programme having reached maturity, we are following future opportunities with a strategy of emphasising detector R&D, particularly silicon tracking, with wide-ranging possible applications. We have fast-growing Dark Matter activities, in particular engaging strongly with current and future opportunities in the UK at the Boulby Underground Laboratory. Our reputation in the exploration of nucleon structure is also enabling us to build a strong activity in the US Electron-Ion Collider (EIC). The next grant period fully incorporates the expected extent of LS3, when our long-term programme of work on Phase 2 ATLAS upgrades will see the delivery of the trigger and inner tracking systems ready for the new HL-LHC era, and the planned new phase of kaon physics at CERN will require completion of Birmingham-led upgrades and new detectors. The group is well-placed to tackle these challenges, together with an increasingly vibrant Dark Matter programme and longer-term commitments that include instrumentation for the LHCb upgrade, EIC construction and work towards future colliders at the energy frontier.